Adaptive enrichment clinical trial designs and related issues

Clinical trials are a crucial stage in the development of new treatments/drugs - and are necessary to gain regulatory
approval. In particular, Phase III trials are concerned with testing a new potential treatment against a placebo/existing
treatment and identifying if the new treatment offers a significant benefit. This is the context in which my study is
situated. In their simplest forms, clinical trials look for this benefit across a heterogeneous population. Unfortunately,
this can lead to situations where a drug is approved by regulators which benefits a particular sub-population (e.g.
men) greatly but has no real benefit for the remainder of the population (e.g. women). As such, real patients can be
prescribed medication/treatments which do not benefit them; in cases where the patient is suffering, the time it takes
to find the right medication can be very taxing on them.
As such, it is important that we come to understand what sub-populations of peoples the new treatment works best
for. One proposed method for doing this is to use adaptive enrichment clinical trials. In this setting, clinicians will preidentify
a sub-population they believe the new treatment will work best for. Then, a trial begins where the effect of the
treatment is monitored in this sub-population and the population as a whole. During the trial, we then carry out interim
analyses to see how the treatment is performing so far. If this analysis reveals that the treatment is only benefiting
the sub-population, we can then continue the remainder of the trial in just this sub-population (i.e. if the drug only
seems beneficial for men, we will only recruit men for the remainder of the trial).
Statistical methods exist for handling such trial designs, but there is still room for improvement. My project will focus
on improving and developing statistical tools for such analyses. For example, we want to develop methods for
constructing the optimal design, where the optimality is measured against a set of criteria which can be adapted/
varied. This will likely involve an abstract/pure mathematical view on Bayesian decision theory and hypothesis
testing. Other challenges we wish to tackle concern the development of better estimators for the effect of a new
treatment (based on observations) and developing a framework to identify thresholds for continuous bio-markers -
for example, at what age should we split our sub-population?
Overall, this PhD project aims to improve adaptive enrichment clinical trial designs, which help identify the correct
medication for sub-groups of patients, benefiting their health and well-being.